Co-production of an eHealth application to improve the identification and prediction of early life health risk and resilience

The proposed research aims to progress the development of a cloud-based application that will help healthcare professionals to identify and predict exposures in early life which may affect the chances of their patients experiencing ill-health in later life. It will do this by incorporating the views, values and requirements of its intended users (and those who will be affected by it) in the application's development, as this has been shown to improve the chances of technology being adopted and used. This will consequently improve the chances of the application achieving its aims of improving communication between patients and caregivers and of improving population health and reducing disease burden through more targeted interventions.